Investigating properties of coronal rain

This project will combine both space and ground based observations with numerical modelling of coronal rain. Coronal rain results from a thermal instability following coronal loop heating and is thought to carry signatures of the actual heating process. In addition, coronal rain traces and hence outlines the finely structured magnetic field. Observations of waves and oscillations in coronal rain open up the potential of coronal seismology applications.

Training - + University wide induction for new PhD students

+ University induction sessions for new tutors

+ St Andrews Solar Group induction programme consisting of guided reading and 3 mini projects during the first 3 months

+ Solar Group weekly seminar programme

+ Course on chromospheric radiative transfer